Investigating the Language Learning Experiences of People with Multiple Neurodivergent Conditions

The aims of the project are to gather data on the broad experiences that multiply neurodivergent people have when learning languages, as well as gain a deeper understanding of some of the factors behind these experiences through investigating individual cases. The purpose of the project is to begin to address the research gap surrounding multiple neurodivergence in second language acquisition (SLA) and explore how lived experiences can guide future research.
Brief Overview of Relevant Literature
This review of literature will cover defining neurodiversity, condition co-occurrence, neurodivergence in existing SLA research, and factors affecting language learning experiences. Neurodiversity is defined as "variation in neurocognitive functioning" (Hughes, 2016, p.3) and originated in relation to autism (Kapp, 2020). The term has since broadened to include specific learning differences (SpLDs); attention deficit hyperactivity disorder (ADHD); Tourette's syndrome; mood disorders; anxiety disorders; obsessive-compulsive disorder; schizophrenia; intellectual disability (Hughes, 2016; Kormos & Smith, 2023), and more.
Co-occurrence between different combinations of neurodivergent conditions is increasingly being recognised. The Diagnostic and Statistical Manual of Mental Disorders 5th Edition now allows for dual diagnosis of autism and ADHD to be made, and analysis has estimated autism and ADHD co-occurrence to be between 50 and 70% (Hours, Recasens, and Baleyte, 2022). Co-occurrence rates can be approximately 70% between some SpLDs (Kormos & Smith, 2023). High co-occurrence has also been found between Tourette's syndrome and OCD and ADHD (Hirschtritt, Lee & Pauls et al., 2015), and anxiety disorders and depression with a range of other neurodivergent conditions, including autism (Hollocks, Lerh, Magiati, Meiser-Stedman & Brugha, 2018), bipolar disorder (Spoorthy, Chakrabarti & Grover, 2019), and schizophrenia (Etchecopar-Etchart et al., 2021). This is just a snapshot of the prevalence of co-occurring combinations that exist in the literature and in reality.
Despite the prevalence of co-occurrence among neurodivergent conditions, the majority of second language acquisition (SLA) research has investigated neurodivergence in terms of isolated conditions. Autism and SpLDs are the most investigated, as they are clearly or directly related to the processes of learning (Kormos & Smith, 2023), and there is much research on anxiety as an affective factor, though little on the impact of neurological anxiety disorders. Many neurodivergent conditions, such as dyscalculia and dyspraxia, have not been investigated in relation to SLA at all, despite hypotheses that they may have an impact on language learning (Kormos & Smith, 2023). As a result of the focus on individual conditions most pursuant to language learning, there is a huge paucity of research on how having multiple neurodivergent conditions can impact language learning.
The most pertinent factors to the process of second language (L2) learning are individual differences (IDs) and learning conditions. Intelligence, aptitude, personality, motivation and attitudes, learner preferences, learner beliefs, and age of acquisition are among the main IDs affecting L2 learning (Lightbrown & Spada, 2000). Nijakowska (2020) remarks that the impacts of IDs have been extensively studied in SLA, while research on the effects of SpLDs is scarce, with this juxtaposition implying that neurodiversity should also be considered an individual difference. If this is the case, it is important to construct learners' ID profiles to incorporate their neurodivergent conditions and understand how these conditions can interact with the other IDs as part of their wider profile.